Ecojet – using sustainable composite materials to reduce the weight of composite aero engine components without compromise to performance or cost.

Using sustainable, high performance resins to produce aero engine components from unidirectional carbon fibre prepreg at the rates required for high volume manufacture.